The regulation of intestinal epithelial barrier function

Technical abstract
How epithelial cells prevent pathogen invasion and inflammation in the intestine is being investigated. Animal models of gut inflammation and infection are being used to identify how epithelial cells communicate with mucosal immune cells to initiate responses to pathogens and inflammatory stimuli in the gut. We are also using the parasite Toxoplasma gondii to study how pathogens cross the epithelial barrier and can disrupt the tight junctions that glue adjacent epithelial cells together.